The Song-Film: An exploration of the enfolding of song and filmmaking

This project will investigate, through practice-as-research, how song and film can enfold their processes and the ways in which this song-film language can take shape, using as its starting point my work, Shiner (Davey, 2020). Shiner is a four-minute, single screen composition of audio and video material gathered over a year of fieldwork but composed during a single song-filmmaking session in a studio space adapted to write, record music and edit film in immediate interrelation. The initial result is a form that retains but reimagines film's relationship between voice and image by affecting spoken text with the sung lyric and the edit with the love song structure. Shiner is therefore neither song used as soundtrack for a film nor film used as promotion for a song. The project works from this starting point, seeking to release the purpose of combining song and film from that of one exploiting the other in order to reveal what new purposes can emerge from this release; how enfolding their processes can change the workings and feel of each.
Key research questions are:
What methods and processes are required to productively cross the practices of songmaking and filmmaking?
What new types of language emerge from this crossing and enfolding of song and film?
What role can an autobiographical but disembodied voice have in the formation of this work?